Circular Migration in the African Diaspora: Understanding Information Usages and Needs in Return Migration

By working with the Sierra Leonean diaspora in the UK, this research project seeks to understand the information resources, information systems and information environments developed and used within the community used to travel back to Sierra Leone. The current guiding question is: How do the information experiences of return migration in the African diaspora, challenge the conceptual framework and deployment of Eurocentric information systems used to understand human movement?